Portus in the Roman Mediterranean

The establishment of Portus, the maritime port of Imperial Rome, under Claudius and its enlargement Trajan, refocused Rome's economic and social relationship with its Mediterranean provinces. It helped ensure the centrality and dominance of Roman power at the City of Rome for over 500 years down to the late antique period. It is difficult, therefore, to over-estimate the significance of this port to our understanding of the Roman empire or, indeed, to the broader history of the Mediterranean. While the site of Portus has great archaeological potential, however, it has only recently begun to receive the scholarly attention that it merits, not least with the publication of Keay et al. 2005 and the AHRC-funded Portus Project (www.portusproject.org). Much however remains to be learned, not least in terms of the relationship of the port to Rome, how it functioned, the scale of commercial activity, and the nature of the community that lived and worked there.\n\nThis new project builds upon the results of the earlier project and has been designed to address key questions about the roles that Portus played in Rome's relationship with the Mediterranean between the 2nd and 6th centuries AD. It represents a continuation of successful and longstanding collaborations between the Universities of Southampton and Cambridge, the British School at Rome, and the Italian authorities. Its first aim is to undertake limited excavation and geophysical survey to complete our understanding of a group of seven major buildings that were focused upon the 'Imperial Palace', an enigmatic complex at the centre of the port. Attention is first directed towards using these as the basis for understanding the scale of imperial investment in Rome's port infrastructure at Portus, Civitavecchia and the City itself. Their appearance, functions and relationships to the harbour basins and the rest of the port infrastructure are then studied with a view to making a contribution to our understanding of how the port complex worked as a whole, drawing upon a programme of innovative computer visualization. Computer simulations of the capacity of the harbour basins for handling and berthing ships and boats will also be used to address research questions about changing scales of commerce at the port; this will be complemented by an analysis of finds from four of the buildings excavated in the course of the Portus Project which will characterize the geographical origins of the ceramics, marble and environmental material passing between Rome and the Mediterranean through Portus. Furthermore a re-analysis of earlier geophysical results will be used to define areas of residential settlement in the port, while an innovative isotope analysis of human bone, food remains and ceramic food containers will be used to establish a 'food-web' and help characterize ethnic and social differentiation amongst its inhabitants. Since most of the data has already been collected much of this work will be undertaken over a period of two years, with a third reserved for bringing the results to publication. The results will be diffused by means of a project web site, the ADS, several monographs and a popular book that, in the context of a clear strategy, will achieve a very high international impact at both the scholarly and popular levels. The research will assist in the career development of several young archaeologists through involvement in a major international research project.\n

Potential impact
This project will have a major impact on the quality of life and culture of the general public in the UK and abroad. Portus' proximity to Rome's airport, Ostia and Rome, as well as its spectacular remains, ensure its universal appeal. The centrality of the project's high quality images and computer graphics will also make it easy to understand and help 'bring to life' the site, ensuring the project again captures popular imagination as the Portus Project did in 2009. Benefit will accrue nationally through the visibility of 'Britons' working successfully in collaboration with European partners on this prestigious project, as well as to participating institutions and the funding body. More specific beneficiaries will the general public who visit Rome, watch historical epics, enjoy reading about ancient Rome in popular accounts, or who studied Classical Civilization at School and visit Roman sites and museums with Classical material in the UK, Italy and elsewhere. Schools are also important beneficiaries of the kind proposed in this project. Our publicity will help to bring the Classical world to life to children in the UK and beyond, fostering an awareness of the past and why it is important, as well as in Classical archaeology itself. It will also feed extensive public interest in such inter-disciplinary techniques used in the project as how computer simulations are created, archaeologists see beneath the ground with geophysics, the remains of ancient seeds tell us about conditions in the past, techniques developed in forensic studies can be used on ancient skeletons and food remains to tell us about people. The project will also have a major impact in the commercial and private sector, since its success depends upon a range of instruments, such as those for geophysical and topographical survey, and computer software: publicity associated with our results will increase awareness of these products in the market-place. Indeed preliminary discussions are underway with potential industrial partners. Other major beneficiaries are public heritage management agencies in Italy, principally the Soprintendenze. Publicising high quality research at this major, but relatively unknown, site will provides critically important public visibility that could be a key factor in its conservation in the future. This will inform public policy on archaeological sites and promote increased resources for their preservation, additional research and public accessibility - a key issue for Portus and many other major sites in Italy and elsewhere and something with implications for major UK bodies such as English Heritage. The strategy for delivering benefits to stakeholders comprises: milestone (i) at the start of the project will comprise a discussion with press offices of Southampton, the BSR and Soprintendenza over the possible stories that might appeal to stakeholders, together with (ii) the establishment of a project website which will act as a public information hub with a podcast in which the PI explains the project aims and objectives. Subsequent to this the progress of the research will be monitored and discussed periodically with the Southampton press office to establish updates on story angles, decide which to abort or develop, possible angles, how best and when to make releases, and (iii) periodic press releases. This process would culminate (iv) at the end of the second year in a major international press conference at which focus would be directed towards two key stories, one dealing with the Roman port per se, and the other dealing with issues related to technical achievements and its contribution to the cultural heritage management of major sites. This will be followed up by (v) by popular articles and a book, and (vi) an invitation for a major project presence at two major museum exhibitions in Spain and Italy.